Logic and Modality

My project is an expansion of my BPhil thesis; it aims to develop an analysis of the concepts of necessity and possibility under which they are defined in terms of logical consequence and consistency. Having developed this in contrast to the more commonly adopted extensionalist analysis of necessity and possibility (i.e. in terms of the notion of a possible world), in my BPhil I showed various ways of developing a formal semantics for modal logic based on this alternative, 'logicist' analysis of modality. At the end of my BPhil thesis, several matter remained open which I am particularly keen to address. Three in particular.

- The semantics of counterfactual conditionals
To round-off the development of the logicists approach to modal logic begun in my BPhil thesis, I must treat this matter. Standard treatments of conditionals of the form 'if it had been the case that p, it would have been the case that q' are given in terms of possible worlds, in such a way that it is not obvious how a logicist could formulate an equivalent analysis. This shall require developing further the Kripke-like semantics for modal propositional logic advocated in my BPhil thesis, and trying as far as possible to adopt the insights of theorists like Stalnaker and Lewis into the logicist setting.

- The nature of logical consequence
The logicist analysis is a reductive analysis of modality to logic. To say what the phenomenon of modality consists in, then, one must say what logical consequence consists in. This shall involve investigating questions in the metaphysics of logic like the identity of the relata of the consequence relation (propositions and sentences). The logicist is interestingly limited in her options when it comes to such questions, since she cannot rely on a prior notion of necessity or possibility in attempting to formulate an account of consequence. It will be prudent then, to assess the options available to the logicist. Perhaps a decision can then be made between these options in view of the apparent modal phenomena; it shall be interesting to see what light might be shed on these questions in the metaphysics of logic by approaching them in this way, or wether the logicist is left with several equally good options as to the basic nature of consequence (and thus, of modality).

- An application in the philosophy of mathematics
Logicism about modality derives its name from a position in the philosophy of mathematics, one version of which says that mathematical truths are truths of logic, and that mathematical notions can be reduced to logical notions. Now if modality is a logical concept, then one version of structuralism that makes central use of modality (Hellman's modal structuralism) might be recast as a workable version of logicism about mathematics.